The University of Northampton and Scottish Leather Group Limited KTP 23_24 R4

To reduce the carbon footprint of the aviation and automotive industries by producing the worlds lightest grade leathers for use in seat coverings, lowering the overall weight of the aircraft/vehicle.